Glasgow Caledonian University And First ScotRail Limited

To review existing maintenance practices, develop condition monitoring products on passenger trains and identify optimal cost effective maintenance strategy and periodicities.